Low Dose Molecular Breast Imaging for Breast Cancer Detection

Kromek are developing a Low Dose Molecular Breast Imaging Technology, which can solve the problem of the low sensitivity of mammography in dense breasts. The project, in collaboration with NUTH, Newcastle University and UCL, will continue the development and collect data critical to the adoption of the technology.